OpenSpace Thameslink

OpenSpace will deploy their technology platform into Kings Cross St. Pancras Thameslink Station, in conjunction with Govia Thameslink Railway Ltd, to provide station management and network operation teams with a set of next-generation tools to better understand and manage the situations that cause disruptions and detract from passengers having a good end-to-end customer experience.
By making use of cutting-edge data and simulation tools to understand how people move through stations and the wider railway network, we aim to ensure that customers are put at the heart of the decision making process.